In-process monitoring and control of laser powder bed fusion additive manufacturing

This PhD project centres on advancing in-situ process monitoring techniques and control strategies for selective laser melting additive manufacturing. By analysing melt pool signals, temperature data, and scanning tracks, the study aims to optimise the build quality. The initial emphasis will focus on inter-layer build parameter adjustments to enhance the manufacturing process.